Impact of simultaneous W deposition and He plasma exposure on mechanical properties of tungsten

Tungsten is a candidate material for plasma facing components in future fusion reactors such as STEP and DEMO and is the chosen material for the diverter in ITER. The influence of He plasma interactions with tungsten is a fertile area of study with extensive work having been carried out a variety of fusion relevant temperature, fluences and ion energies. The influence of He has been shown to vary at different temperatures with smaller nanobubbles formed at less than 873 K, larger ones above this temperature and a nanostructure knows as fuzz at temperatures between 900-2000 K, with larger voids formed at temperatures above 2000 K. He interactions with tungsten has also been shown to have an influence on the recrystallization properties of tungsten which is related to the temperature of irradiation and consequently the size of bubble formation. This is of interest as recrystallization influences the mechanical performance of tungsten and may increase the likelihood of micro-cracking during operations at high temperatures.

Recent work has shown that the presence of tungsten particles during He plasma irradiation has resulted in the enhanced formation of fuzz. This could be of interest for future fusion reactors where there will be some sputtered tungsten present in the plasma. It is of interest to see what the simultaneous impact of deposition of tungsten from an external source with He irradiation at lower temperatures than those required for fuzz formation will be in the nanobubble formation regime and additionally whether this influences the retardation of recrystallization that has been observed following He exposure of tungsten previously.

In order to investigate this process, He plasma exposures with simultaneous tungsten deposition will be carried out in collaboration with Prof. Cormac Corr at ANU on tungsten material relevant to the UK Atomic Atomic Energy Authority 'STEP' (Spherical Tokamak for Energy Production) programme. Annealing studies will be carried out on these samples. Following this time will be applied for to use diffraction techniques using the national lab facilities at Harwell in order to measure He bubble size in the exposed samples, which will be correlated to recrystallization via microscopy techniques at Manchester. This is of vital performance in order to understand the engineering performance of future tungsten components and their suitability.

The objectives of the project will be to:

Carry out simultaneous He irradiation and tungsten deposition on STEP relevant tungsten material at a range of temperatures and fluences
Characterise the He bubble sizes using imaging and small-angle scattering techniques
Correlate the bubble formation with impact on recrystallization/other mechanical properties

Potential impact
Identifying a sustainable energy supply is one of the biggest challenges facing humanity. Fusion energy has great potential to make a major contribution to the baseload supply - it produces no greenhouse gases, has abundant fuel and limited waste. Furthermore, the UK is amongst the world leaders in the endeavour to commercialise fusion, with a rapidly growing fusion technology and physics programme undertaken at UKAEA within the Culham Centre for Fusion Energy (CCFE). With the construction of ITER - the 15Bn Euro international fusion energy research facility - expected to be completed in the middle of the 2020's, we are taking a huge step towards fusion power. ITER is designed to address all the science and many of the technology issues required to inform the design of the first demonstration reactors, called DEMO. It is also providing a vehicle to upskill industry through the multi-million pound high-tech contracts it places, including in the UK.
ITER embodies the magnetic confinement approach to fusion (MCF). An alternative approach is inertial fusion energy (IFE), where small pellets of fuel are compressed and heated to fusion conditions by an intense driver, typically high-power lasers. While ignition was anticipated on the world's most advanced laser fusion facility, NIF (US), it did not happen; the research effort is now focused on understanding why not and the consequences for IFE, as well as alternative IFE schemes to that employed on NIF.

Our CDT is designed to ensure that the UK is well positioned to exploit ITER and next generation laser facilities to maximise their benefit to the UK and indeed international fusion effort. There are a number of beneficiaries to our training programme: (1) CCFE and the national fusion programme will benefit by employing our trained students who will be well- equipped to play leading roles in the international exploitation of ITER and DEMO design; (2) industry will be able to recruit our students, providing companies with fusion experience as part of the evolution necessary to prepare to build the first demonstration power plants; (3) Government will benefit from a cadre of fusion experts to advise on its role in the international fusion programme, as well as to deliver that programme; (4) the UK requires laser plasma physicists to understand why NIF has not achieved ignition and identify a pathway to inertial fusion energy.

As well as these core fusion impacts, there are impacts in related disciplines. (1) Some of our students will be trained in low temperature plasmas, which also have technological applications in a wide range of sectors including advanced manufacturing and spacecraft/satellite propulsion; (2) our training in materials science has close synergies with the advances in the fission programme and so has impacts there; (3) AWE require expertise in materials science and high energy density plasma physics as part of the national security and non-proliferation strategy; (4) the students we train in socio-economic aspects of fusion will be in a position to help guide policy across a range of areas that fusion science and technology touches; (5) those students involved in inertial fusion will be equipped to advance basic science understanding across a range of applications involving extreme states of matter, such as laboratory astrophysics and equations of state at extreme pressures, positioning the UK to win time on the emerging next generation of international laser facilities; (6) our training in advanced instrumentation and control impacts many sectors in industry as well as academia (eg astrophysics); (7) finally, high performance computing underpins much of our plasma and materials science, and our students' skills in advanced software are valued by many companies in sectors such as nuclear, fluid dynamics and finance.